Cardiff Metropolitan University and Coup Media

To develop a compact monitor to measure the radiation environment on a new generation of satellites being designed for deployment in geostationary/high-radiation orbits Launch will potentially use novel methods which will lead to higher radiation levels.